Novae.Lighthouse: Distributed Fibre Detection of Rail Anomalies

Novae.Lighthouse is an innovative rail infrastructure monitoring system that leverages Distributed Acoustic Sensing (DAS) and Distributed Temperature Sensing (DTS) technologies to provide continuous, real-time monitoring of rail networks. Using existing optical fibre cables, the system captures and analyses signals such as acoustic vibrations and temperature variations to detect anomalies including structural faults, ground shifts, unauthorised intrusions, and submerged tracks.

At the core of Novae.Lighthouse is a multi-agent AI system that coordinates advanced data analysis across large rail networks, offering a scalable and cost-effective solution. By integrating with existing fibre networks, Novae.Lighthouse reduces the need for expensive manual inspections while ensuring early detection of potential issues. This technology will enhance rail network safety and operational efficiency, making it an essential tool for modern rail infrastructure management.